Automated Bike Mileage Solution (ABMS)

AutoTrip (AT) offers car drivers plug and play GPS/GSM integrated devices to accurately
record journeys, and automate the mileage expensing process.
As an adjunct to the core business, AT has identified a need for an automated bike mileage
solution to allow cyclists and other 2-wheeled vehicle users to benefit from the same
expensing accuracy as car drivers. At present, tracking software is restricted to routes
designated suitable for 4-wheeled vehicles, compromising the accuracy of any ‘off-road’, 2-
wheeled journeys.
AT has a prototype design for an Automated Bike Mileage Solution (ABMS) to provide 2-
wheeled vehicle users an automated and geospatially accurate account of their mileage.
ABMS will deliver significant time-savings to cyclists, who largely rely on manual reporting
practices, and a HMRC compliant reporting tool for tax professionals.
As cycle-based delivery services scale in popularity, often requiring employees to use their
own bike, the need for an efficient and compliant reporting method grows. The ABMS also
supports sustainability and health objectives to increase cycling uptake, providing a reliable
reporting tool for cyclists to claim compensation through. By encouraging staff to make more
of their journeys by bike, the ABMS can reduce business fleets’ CO² emissions and save costs
on car associated expenses.
The ABMS leverages in-house expertise of the reporting process and decreasing component
costs and will encompass (1) an on-board GPS/GSM unit designed for wide-ranging 2-
wheeled vehicle compatibility (2) a discreet dynamo for trickle charge purposes (3) a
proprietary geospatial platform with comprehensive coverage of off-road routes for accurate
mileage and (4) a smart phone app and user interface for client access.
Successful development of the proposition requires a detailed assessment of the commercial
opportunity and technical components required. This study will test our value proposition and
produce a technology development plan.